Biogenic routes to inorganic materials

This project will investigate the possibility of the preparation of biogenic inorganic materials employing microbiological and chemical considerations. Attention will focus upon the preparation of systems with unusual morphological features of relevance to further applications such as in catalysis etc.